Novel thermodynamic cycles utilising waste BOS gas from an Integrated Steel Production Process

Carbon dioxide pollution is widely acknowledged to be the single greatest challenge facing humanity. Two major contributors to this are power generation and industrial processes, including steel production.
There is a clear need to find new ways of reducing the pollution; current methods of 'carbon capture' are costly, which represents a barrier to widespread adoption.
One technology which offers the potential to reduce carbon emissions from power generation is NET Power's Allam Cycle, which takes in coal as a fuel and efficiently produces electricity with carbon capture & storage (CCS). This approach improves the efficiency by more than 50% compared with current methods.
This project seeks to develop the coal-fired application of the technology to both cost-effectively demonstrate its operation and achieve industrial CCS. The test plant will trial a way for steel producers such as SSI to reduce the harmful and costly emissions from their plants, helping the environment and allowing their plants to stay open, safeguarding thousands of jobs.